Machine learning for adaptive non-invasive heart disease prediction via e-textile sensor platform

KYMIRA was founded to disrupt the traditional model of medical innovation. Using a sportswear brand, KYMIRA has created a vessel through which it can commercialise and validate future medical technologies on the Health and Fitness market. Revenue from which is then invested in medical validation and further R&D. KYMIRA's current activities include the development, manufacture and sale of their internationally acclaimed infrared sportswear brand KYMIRA Sport, and developing wearable platform technologies including energy harvesting and e-textiles for primary use within the medical and domestic healthcare markets.